Technology Optimisation for Production of Chemicals in Clostridia (TOPCHEM)

The potential for producing renewable chemicals using fermentation hosts has gained momentum as technology for manipulating and optimising host strains has matured. In parallel, fermentation processes and downstream purification technologies have increased potential for high yields and productivities enabling companies to begin to compete commercially with ‘greener’, more sustainable pipelines that are not reliant on petrochemicals. Along with these improvements however, has come the challenge of ensuring products made through the use of synthetic microbes are accepted in the marketplace. This project takes all these factors into consideration with technical work packages designed to improve Green Biologics’ clostridial strain development technology offerings, and a responsible innovation (RRI) work package, designed to build a company framework with stakeholder engagement.